A Smart Calculator for Targeted Reductions in NHS Primary Care Prescribing

"Social Prescribing is increasingly needed in Primary Care - it's where GPs offer their patients alternatives to drugs by prescribing physical activities and courses that help people to care for themselves. Such opportunities are effective improving physical and mental wellbeing, reducing loneliness and isolation and can be available in all regions.

Our company has pioneered digital tools that give commissioners resource management for Social Prescribing. Our systems are currently live and helping real people. and we are being approached by many other interested stakeholders - but the question we're always asked is ""how much money will social prescribing save us?"".

The public rightly expects the NHS to spend money wisely. However, there is great variation in prescribing habits between individual GPs or practices, and this can lead to difficulties for commissioners in charge of the budgets.

Smart analysis of NHS prescribing data is complex. We have developed tools that reveal trends in prescribing habits and in this project we shall build a Smart Calculator that can model the equivalence between Social Prescribing and conventional pharmaceutical prescribing.

Using the calculator, we can help commissioners to save money, at the same time as finding a range of new resources in the community to help people improve their physical and mental health."